Windfarm Architect

Windfarm Architect is a collaborative project between high-tech SME Zenotech, wind energy specialist Everoze and design and creative expert Drop Dead Design. The team will apply the double diamond design process to create a specification for a new online wind energy resource analysis service. The team will apply the first 3 stages of the process to elicit a broad range of service features and workflow stages before down-selecting elements for an iterative series of prototypes. If successful, we will to implement the specified service to be made available to the wider wind energy sector, supporting UK businesses.